Development of prototype management system for COPD and Diabetes

The ageing UK population is putting an enormous strain on the NHS. As the population grows
older, the number of people living with a long-term condition (LTC) that affects their health
increases steadily. The proportional costs to the NHS in treating these conditions is
staggering: 70% of the entire NHS budget is spent managing the LTC’s of 30% of the
population. Monetarily, this amount was calculated to be £77bn per year spent managing
15.4m patients.
As 80% - 90% of all care for people with LTCs is undertaken by patients and their families,
improvements in self-management methods will result in a reduced number of GP visits and
admissions to hospital, and increased compliance with treatment regimens. This project will
develop a prototype system to monitor biometric signs, such as blood pressure and oxygen
saturation levels, and transmit the information back to the NHS, to aid management of longterm
conditions (LTCs) and improve patient outcomes, whilst reducing costs of care.
To achieve this, Spirit Healthcare (SH) will build upon a successful system, the ‘Clinitouch’,
which they have already implemented in Leicester for the management of 50 patients with
chronic obstructive pulmonary disorder (COPD). This trial proved that Clinitouch was able to
reduce emergency hospital admissions by 65-95%, saving in excess of £353,000 in 26 weeks
by averting 87 hospital admissions. It was so successful that SH have been commissioned to
roll out the service to more patients across Leicester.
SH will transform their Clinitouch patient interface platform from a bulky and cumbersome
unit into an intuitive platform that will run on a tablet computer that interfaces (via Bluetooth)
with various biometric-monitoring peripherals. For the purposes of this development of
prototype project, SH will target patients with COPD or diabetes. If the 65% reduction in
unplanned admissions was achievable on a national basis, the £407m bill for unplanned
COPD admissions would reduce to £142m.